Piece of Kind

Imagine someone vulnerable at home isolating because they have no choice in order to stay safe. Everyone in the community would want to look after them, but how do they do it efficiently, quickly and with relevance to specific needs? Offer their time to a charity? Speak to the council? Find a Facebook group?

PieceofKind is a simple cloud-based platform allowing people who require support to connect quickly and easily with community support services, and volunteer networks, via a simple SMS.

PieceofKind is a cloud-based platform to help community support services and volunteer organisations capture, manage and deliver support effectively using their network of volunteers. It's been achieved by listening to those on the frontline delivering support, a process of creative problem solving and then building out a working MVP on the latest enterprise level low-code technology.

PieceofKind focusses on automating what can be automated, intelligent use of mobile communication, use of a configurable rules engine, SLA and process timers and a database infrastructure that is fully GDPR compliant.

PieceofKind delivers meaningful real-time insights into the levels of service provided, by Recipients of support, via customisable dashboards for: 1\. The volunteer 2\. community support services and volunteer organisations 3\. And where required, Local Authorities and any other stakeholders with a vested interest.